Evolving beyond genes: Uncovering intrinsic properties of epimutations under stress

Traditionally, DNA is viewed as the sole hereditary system that can drive evolution, yet alternative hereditary systems like epigenetics are increasingly recognized for their role in adaptation. Epigenetic changes are those stable alterations in gene expression without modifying the underlaying DNA, potentially resulting in distinct patterns known as epimutations. Recent evidence shows the direct influence of epimutations on adaptation, yet our comprehension of their evolutionary significance is limited due to the lack of understanding of their intrinsic traits. While it is known that epimutations occur more frequently than genetic mutations and are less stable, their behavior under stress remains uncertain. More importantly, foundational genetic research has established that genetic mutations occur randomly, without favoring beneficial mutations in response to environmental stress. However, there is much speculation that, unlike genetic mutations, epimutations distribution could be shaped by environmental factors, potentially leading to an increased prevalence in stress-response genes. This study explores the epimutation traits in fission yeast under ethanol stress, a natural challenge that could have triggered epigenetic strategies to respond to it over time. I will conduct an epimutation accumulation experiment, in which populations are bottlenecked to minimize selection pressure, allowing the assessment of intrinsic epimutation traits independently from their impact on fitness. Also, I aim to explore the epimutation transmission mechanisms and their connections to gene expression, revealing their potential phenotypic effects. This project's impact goes beyond specific results, offering answers to crucial questions in evolutionary biology and guiding future research. Ultimately, this project will broaden our understanding of epimutations and their role in adaptive evolution, expanding our viewpoint beyond traditional genetic mutations.